Investigation of chromatin remodelling proteins in human trophoblast stem cell (TSC) identity, differentiation and function

"The placenta is a complex organ essential for foetal growth and survival within the uterus. Defects in placenta formation and function can have profound and lifelong consequences to both mother and child. The foetal component of the placenta consists largely of highly specialized cells known as ""trophoblasts"", of which there are multiple subtypes of distinct morphology and function. The identity and function of different cell types is determined by the combination of genes which are active in the cells. This is partly determined by which genes are available to gene transcriptional machinery. Gene accessibility is controlled by proteins known as chromatin remodellers. However, how these chromatin remodellers control the formation of different types of trophoblast is not completely understood. We will exploit recent breakthroughs in culture and manipulation of human trophoblast stem cells to provide novel insights into how gene activation is controlled to ensure normal development of the human placenta.
The BAF chromatin remodelling complex finds the correct location in the genome by binding chemical modifications on DNA packaging proteins called histones, to then make genes accessible. Recent evidence suggests the BAF complex is important for formation of trophoblasts mediating maternal-foetal exchange. However, a detailed analysis of BAF complex function in human trophoblasts is lacking. Additionally, BPTF, the largest subunit of the NURF complex, is abundant in human trophoblasts but its function is unknown. We will exploit cutting-edge methods to explore how the NURF and BAF complexes control trophoblast development. This will provide major insights into how genes are controlled leading to correct formation of trophoblast subtypes, including cell types implicated in preeclampsia. Therefore, this knowledge will be a critical step towards discovering how errors in gene activation lead to placental defects and pregnancy complications."